The University of York and Leonardo UK Limited KTP 22_23 R2

To create a strategic software architecture digital platform. The platform will optimally drive engineering and delivery of the complex system of systems.